Good For The Money: a live AI platform for Credit Checking within the Construction Industry

Good for The Money (GFTM) is an AI based platform to allow companies within the Construction Supply chain to make informed choices on the creditworthiness of customers in real time.

In 2021, there were 2,579 construction sector firms across England and Wales that became insolvent, accounting for 19% of all insolvencies (UK Gov, 2023). Companies operating in the construction sector need live, accurate financial information on their customers to allow them to identify customers who may be entering financial difficulty.

Current Credit agencies can be using data which is 2 years out of date, and cannot adapt to the rapidly changing situation of companies that are getting into financial trouble.

GFTM will give an early warning of a company getting into financial difficulty, and will give greater protection to smaller companies within the supply chain.

The project is lead by experiences entrepreneurs and developers with 6 years of AI experience.